Early Alert - Exploiting Innovative Technology to Reduce high impact crimes

We aim to conduct an assessment of the commercial viability of an innovative and discrete
technology solution which can autonomously detect and respond to threats.
Although the product usage can span multiple markets, the Proof of Market project will focus
on a specific market sector and will:
- Assess the potential market size
- Consult with customers and existing service providers to identify additional product
functionality requirements
- Identify the Intellectual Property position
The output from the project will be a clear roadmap to bringing the product to market. A
further output will be a clear strategic plan, detailing how the product can/and will, extend to
additional markets